Singing the Divine: Music, Gender, and Corporeality in the Sixteenth-Century Florentine Cult of Saint Catherine of Siena

My dissertation will examine the constructions of gender and corporeality as
understood by sixteenth-century women, especially related to gendered resistance within
women's community music-making. St. Catherine's cult is ideal for studying corporeality
and the performance of womanhood in early sixteenth-century music. Her theology is notable
for its emphasis on femininity, corporeality, and love. She blurred boundaries between
earthly and divine love, the love of Christ and one's neighbour, as well as the body of Christ
and the self (Beattie 2013). Dominican women developed a tradition of imitating these
devotional practices (Herzig 2013; Argenziano 2013), drawing on grotesque and sensual
bodily imagery as a sign of virtue and personal union with Christ (McClary 2012). These
resignifications of corporeality and femininity will be central to my analyses of music and
song texts, including the rhetorical internalisation of the beliefs through the embodied act of
community singing.
I will examine the circulation of laude in the cult between Florentine laywomen and nuns
within the Dominican "consorority" (all-female confraternity; Strocchia 2002) of Santa
Caterina da Siena and its connections to a network of Dominican female monasteries in
Florence: San Vincenzo, Santa Caterina da Siena (monastery sharing the consorority's name),
and La Crocetta